Developing digital tools to improve screening for autism: Identifying diagnostic markers based on facial and bodily movements

Access to autism diagnosis in the UK is subject to delay and inequity. Increasing numbers of referrals to autism assessment services mean that autistic children, especially autistic girls and children of colour, are often waiting unacceptable lengths of time to access essential early support. This is in part due to ineffective screening tools. Current tools are rife with inaccuracy and bias, often leading to over-identification of autism whilst also missing those from racial and gender minorities. This project aims to address these issues through the development of objective, digital tools to facilitate timely and unbiased autism screening.
Previous studies have shown that movement analysis can be an effective way to distinguish autistic and non-autistic samples. Recent research has seen the creation of tools which successfully identify autism in adult samples across all genders and racial groups with high precision. This is done through algorithms which extract certain movement features from posed and spoken emotional facial expressions and tracing the outlines of shapes. To facilitate early autism screening, the next step is to adapt these tools for autistic and non-autistic children.
This project will adapt these current tools to produce child-friendly smartphone games which can record facial and bodily movement data through video recordings and drawing games. Through interviews and focus groups with children and their caregivers, we can test and improve the accessibility of these tools to ensure they can be administered without researcher involvement, which will be key for any future implementation of these tools in autism assessment services. Following this, we will collect data from both autistic and non-autistic children to characterise and compare their facial and bodily movements. Using machine learning techniques, we will create a classifier tool to distinguish between autistic and non-autistic forms of movement, and assess the efficacy of this tool.